Forming Ahead with Deep Learning for Composites Manufacturing

Rate-enabling solutions that allow the trialling of forming aerospace geometries in a rapid turnaround time are highly desirable. This is consistent with recent Future Composites Manufacturing Research Hub activities which explored dry-fibre fabric forming technologies, with the aim of improving production rates, volumes, and part quality. The introduction of digital twins has shown promise in intelligently optimising these composite design and manufacturing processes. To leverage these technologies, a significant analysis challenge needs to be addressed: handling the variability in quality of captured shopfloor data. For instance, variable lighting conditions might complicate a computer-vision based analysis. To improve the robustness, experimental data with representative factory conditions needs to be obtained and trained with computer vision models. To this end, the aim of this project is to develop the digital thread requirements that: (a) allows instrumented testbed trials to be quickly performed, (b) tracks and updates changes in a digital twin, and (c) provides automatic analysis of defects against specification. These contributions would provide benefit by lessening the number of physical trials needed to characterise forming responses - resulting in cost-savings and reduced material scrap rates.

Objectives:
1. Investigate sensing solutions to capture preforming defects in conditions representative of a factory environment.
2. Explore deep learning techniques to analyse forming trial data.
3. Develop the digital thread requirements and generate understanding of the data process flow.

Method:
The novelty of this research is in the automation of analyses of captured data to track changes of preforms during forming processes. This requires shopfloor data, such as photographs, from forming and infusion trials of complex aerostructures. To account for variation in factory environment on defect capture, different representative lighting configurations are introduced. Acquisition of the control parameters and material response is also carried out. The accumulated sensor data is used to construct training sets before being fed into the digital twin. Macroscale defects, such as in-plane waviness and out-of-plane wrinkling, are automatically characterised using computer-vision based methods. This enables the concessions database to be automatically populated and the preform to be verified against the engineering specifications.